Defining the pathological cellular interactions and developmental features of hidradenitis suppurativa

Hidradenitis suppurative (HS) is a chronic inflammatory condition whereby patients have recurrent inflamed nodules and boils predominantly affecting the skin folds such as the axillae and groin. These cause debilitating symptoms with pain and discharge. Progressive disease can lead to significant scarring and deformity in the affected body areas. Hidradenitis suppurativa is therefore usually associated with poor quality of life. The mechanisms underlying the disease process are not fully understood and, therefore, treatment options are limited.

Single cell and spatial transcriptomics present novel approaches to study diseases and understand their underlying mechanisms. These techniques allow tissue samples to be processed to identify the individual cell types contained within whilst retaining information about the spatial location and organisation of the cells in the original tissue sample. This enables the identified cells to be mapped back to their locations in the tissue more accurately and to better understand the interactions between cells and pathways involved in disease. The identified cell-cell interactions are then verified by checking for the presence of relevant protein molecules.

The aim of this study is to integrate information from single cell and spatial transcriptomic analyses using skin samples from lesional (diseased) and non-lesional (disease- free) areas in patients with HS to gain insight into the cellular and molecular pathways involved in causing HS.

Based on previous studies carried out in our laboratory (single cell sequencing studies of healthy adult skin and skin from patients with eczema and psoriasis), 6 samples, already collected from HS patients, as part of an ongoing study, will be used for this study. The samples will be processed in our lab for spatial transcriptome data generation. This will then be submitted to advanced computer analyses and integrated with other data types to address our research objectives.

Technical abstract
Hidradenitis suppurativa (HS), is a debilitating dermatological condition, causing inflamed nodules primarily in axillae and groin skin. Our understanding of disease pathomechanisms and treatment options remains limited. The studies, thus far, have demonstrated both pilosebaceous distortion and inflammatory infiltrate contributing to disease pathogenesis. However, the precise cellular and molecular mediators underpinning HS pathogenesis are unknown.

This study aims to define the pathological cellular interactions and pilosebaceous developmental features present in HS by profiling the cell types, including pilosebaceous units and immune infiltrate, in early HS and determining the cellular and molecular interactions using spatially-resolved and single cell transcriptomics. The findings will be verified in a larger patient cohort by deconvoluting bulk transcriptomics datasets and undertake focused protein-level validation studies using imaging mass cytometry of key cell types and markers. Finally, the gene expression profile in HS will be compared to human prenatal skin and hair follicle-enriched adult skin to determine whether HS pilosebaceous structures are distinct from healthy skin and whether aberrant follicular development occurs in HS. These experiments will provide novel insights into the pathogenic origins of HS and highlight potential new markers that could be therapeutically targetable.